The genetics of flowering in raspberry and blackberry - what makes a primocane?

The aim of this PhD project is to understand the genetic control of primocane vs. floricane fruiting habit and earliness of fruiting in both raspberry types in the first instance and investigate the correspondence of these traits in blackberry. To map QTLs controlling these traits the student will utilize existing breeding populations available in the East Malling Rubus Breeding Consortium. Detailed characterization of fruiting habits will be carried out throughout the breeding program and the most suitable families will be genotyped for mapping using SNP markers. In doing so, this project will contribute to the development of molecular tools in Rubus which currently lags behind strawberry in availability of genomic resources.
The aim of this PhD project is to understand the genetic control of primocane vs. floricane fruiting habit and earliness of fruiting in both raspberry types in the first instance and investigate the correspondence of these traits in blackberry. To map QTLs controlling these traits the student will utilize existing breeding populations available in the East Malling Rubus Breeding Consortium. Detailed characterization of fruiting habits will be carried out throughout the breeding program and the most suitable families will be genotyped for mapping using SNP markers. In doing so, this project will contribute to the development of molecular tools in Rubus which currently lags behind strawberry in availability of genomic resources.
Based on QTL mapping data, genetic markers will be developed to facilitate marker assisted breeding targeting different fruiting habits. To understand the control of flowering in more detail, the expression of selected candidate genes will be studied in cultivars with contrasting flowering habits. Moreover, based on our strong expertise in genetic transformation, a gene-editing protocol will be developed for raspberries, and the function of at least two candidate genes will be tested using gene-edited lines as a proof of concept.